Investigating the Biosynthesis of Unusual Peptide Natural Products

Technical abstract
The overall goal of this research project is to employ complementary genetic and biochemical methods to probe the biosynthesis of unusual peptide-derived compounds. An example is bottromycin, which has potent antibacterial activity and possesses beta-methylated amino acids and a macrocyclic amidine. The bottromycin gene cluster represents a starting point for the discovery of other unusual peptide pathways. The objectives of this research programme are:

1. In vitro analysis of key bottromycin enzymes

Radical SAM methyltransferases (RSMTs) are a poorly characterised class of enzyme that requires a highly oxygen sensitive iron-sulfur cluster. A variety of methods will be tested for optimal protein expression, purification and reconstitution. This will be carried out in anaerobic conditions and biophysical techniques (EPR, CD, UV-Vis) will be used to assess iron-sulfur cluster reconstitution. Activity with peptide substrates will be analysed using liquid chromatography-mass spectrometry (LC-MS). Candidate amidine-forming cyclases will be co-expressed with their putative peptide substrate and modifications will be assessed by LC-MS. Confirmed cyclase(s) will be purified and further analysed by crystallography and mutagenesis.

2. Reconstitution of bottromycin biosynthesis

A synthetic biology approach will be used to generate partial bottromycin gene clusters, where different sets of genes will generate different intermediates or shunt metabolites. Reporter genes with colorimetric outputs will be encoded in synthetic clusters to quantify transcription.

3. Genome mining for peptide natural products

Genome mining has identified a number of putative gene clusters for ribosomal peptides that contain radical SAM proteins similar to those in the bottromycin cluster. These clusters will be probed by gene deletion and heterologous expression. Metabolic or biological changes will be examined following genetic manipulation, and novel compounds will be chemically characterised.